Ulster University and Heron Manufacture Limited KTP 23_ 24 R6

To lead the market in sustainable wooden windows and doors by introducing the' NextGen' Sash Window and the establishment of an NPD centre of excellence to design, develop and test a next generation suite of innovative, market-led, value-added products that meet upcoming environmental legislation and embeds sustainable NPD capabilities organise-wide.